Smart App to help deaf and heard of hearing people in case of emergencies

Unique algorithm for smartphones, which detects a wide range of sounds such as smoke alarms, doorbells, baby crying, car horns and more. The App is connected with the Pebble Watch and Android Wear to get better alerts.